City, University of London and AKT II Limited

To develop new Artificial Intelligence based computational tools to enable integrated tall building design and landscaping for building occupant and pedestrian/cyclist wind comfort in busy city centre environments.